The University of Essex and Njord Offshore Limited KTP 22_23 R3

To develop a first-of-its-kind Turbine Warning System for service provision to the offshore wind farm construction sector and create a suite of associated data collection and analytics functions, providing accurate and appropriate data.